GRAMPS – GRAphene Modified PropellantS

The defence market is seeking active mine protection systems with a potential market value of £21bn. ABBS has developed a widely patented linear rocket motor (LRM) and sensor system (AMPS™) that responds rapidly and is proven to counter the global acceleration of a vehicle subject to a mine blast. The LRM propellant is based on the widely-used composite formulation and although satisfactory in terms of initiation and burn time it is desirable to improve the response of the LRM to the mine blast. Both Graphene and graphene oxide (GO) increase the initiation rate of propellants and in addition to their beneficial catalytic properties, GO decomposes, increasing the propellant initiation and burning rates. Edinburgh U has shown it is possible with graphene not only improve the propellant’s initiation and combustion performance but also increase its service life and mechanical strength which is highly desirable from an operational point of view. If this project is successful ABBS can then gain wider acceptance for the technology, Falcon will have an improved propellant for its rocket developments and Edinburgh U will translate their basic research into demonstrable impact.